Tracing the African roots of Sri-Lanka Portuguese

The purpose of this project is to document a critically endangered language—Sri Lanka Portuguese (SLP)—among Afrodescent communities in north-western Sri Lanka. In particular, we will focus on documenting and analysing manja, the only remaining linguistic and cultural expression of African heritage for these communities; in the words of the speakers themselves 'Poverty is our plight and manja is our only inheritance'. We will strive to give visibility to their only inheritance through careful documentation combining state-of-the-art theorising with the ethnographic method.

Whilst the Creole language is still spoken in Sri Lanka as a mother-tongue by those who identify with the Portuguese and claim to be of Portuguese descent, amongst the Kaffirs (a Sri Lanka ethnic group which is partially descendant from 16th C. Portuguese traders and enslaved Bantu people) the language is now only encapsulated in the lyrics of their chant-like songs called manja. Manja is the only remaining African (possibly Mozambican) heritage of these communities. Crucially, however, manja is absent from the (post-)colonial narratives. Cultural praxis in manja has been a strictly in-group activity until a former Sri-Lanka President brought the community in Sirambiyadiya to perform in a cultural festival in 1993. Over recent years, the community has gained some traction due to the interest in scattered African diasporas. Despite SLP being the native language for generations of Kaffirs, currently the only speaker left is 90-years old and she has nobody to speak SLP with since everyone else has shifted to Sinhala (an Indo-Aryan language and language of instruction at school)—the other major language of the island being Tamil (which is Dravidian). Consequently, manja and its 'precious' words and structures from African languages such as Emakhuwa, possibly CiYao, and Kiswahili are also under threat of extinction.

If we do not act now we shall forever miss the opportunity to understand language formation in this liminal space of the Global South where the language of the colonisers (Portuguese), the African languages (from the Nampula area) and the indigenous Sri Lanka languages came into contact. Although a fair deal is known about the former and the latter, records of an African presence are sparse. Our project through an in-depth analysis of the manjas and wide-scoping synthesis combining fieldwork data with data mined from archives will be couched within socio-acquisitionally appropriate scenarios. The end-result would be a plausible reconstruction of the formation of Afro-Sri Lanka Portuguese. In doing so, we will test cue-based historical reconstruction and refine our approach to language contact modelling. Moreover, we will be paving the way to understanding differences/similarities between the emergence of Creoles of the Indian Ocean versus the Atlantic Ocean, on the one hand; and how identity is reinforced through manja, on the other; thus feeding into discussion about Global South, Postcolonial/Decolonial Theory, Migration Studies, and International Slavery Studies. Most importantly, however, we will be empowering speakers to continue performing manjas and enacting their mixed and multiple identities which will yield important psycho-social and cognitive benefits for the local, national and transnational societies.